21EJP SOIL: Preadapting soil biology for increased tolerance to elevated salinities due to climate change

Robust and stable societies and economies require reliable supplies of food. There is significant concern over the sustainability of food systems globally, and climate change is decreasing the stability of food production due to rising sea-levels and increasingly unpredictable weather events with greater extremes.

Saltwater contamination is already a major contributor to agricultural soil degradation in arid areas where it decreases crop yields. In temperate coastal areas fresh ground water sits on top of deeper saline sea water. Dry periods mean the freshwater level falls closer to the saline water, which is rising as sea levels rise. This means ground water is becoming increasingly brackish making it very hard to source fresh water for irrigation which is essential to produce high value staple crops. Growers are faced with either: 1) irrigating with much more expensive treated tap water (using tap water also competes with domestic and industry needs); or 2) not irrigating which significantly increases the chance of crop failure. This means either increases in food prices or decreases in the amount of food produced.

Growers are therefore increasingly forced to use the part-saline ground water for irrigation in summer, but the short- and long-term effects of this for agricultural soils and crops in temperate areas are poorly understood. Soil bacteria, fungi and invertebrates are key to soil fertility as they drive nutrient cycling, but very little is known about how soil organisms respond to increased salinity. Previous work by the applicants and others show that saline irrigation affects soil communities, and that soil organisms from saline soils are more tolerant to salt than those from non-saline soils. This leads to the prediction soil organisms can adapt to changes in soil salinity.

We will tests whether Darwinian selection processes can be reliably used to 'push' soil biological communities to become increasingly tolerant of saline conditions by the process of adaptation. This may be achieved by the prior use of part-saline irrigation to sort and select for more tolerant soil organisms more gradually. We will test a range of saline concentrations to evaluate how this works, and measure and predict the various impacts of this approach at three scales. At the micro-scale the NO partner will focus on the effects on the rhizosphere using dedicated 'Rhizobox' chambers. The UK partner will look at medium-scale pot to whole field-scale changes in total soil biodiversity and function by R&DNA sequencing and compare the fertility of soils that either have or have not been prior irrigated with various saline concentrations at sites in the UK and Portugal. We will also measure any cost of saline irrigation and adaption on soil fertility and biological function, and how long any effects last. Lastly, the landscape-scale impacts of increased salinity will be modelled by the PT partner, to predict the European and global extent of the issue, provide projections of the levels of soil salinity under future climate conditions, and identify the utility of these management practices to counter salinization and conserve the soil functions.

If soils can 'learn' to tolerate saline irrigation through more gradual biological adaptation, this means growers may condition soils to remain fertile despite the use of saline irrigation and manage this increasingly pressing issue. This will simultaneously increase food supply and reduce agricultural freshwater use, especially in dry periods.

The applicants are a partnership of academic and industry members and have strong experience with experimental evolution, soil experiments, saline irrigation, and have pioneered the use of DNA sequencing to evaluate biological communities in agricultural systems. This work will understand the science behind changed soil salinity to inform management solutions and help to maintain food supply in the face of climate change.

Technical abstract
We propose to test whether the effects of increased soil salinity, especially due to elevated saline irrigation in drought periods, may be mitigated in part or full by employing natural selection to adapt rhizosphere and soil biological communities via the deliberate prior use of low-saline irrigation. The operations of natural selection are predicted to sort species abundances so that communities are rendered more resilient to elevated salinities that will especially occur in dry periods due to increased irrigation with water of increased salinity. Biological adaptation to one set of conditions often leads to a regress in adaptation to other conditions, or 'trade-offs', as we have previously demonstrated for soil microbes experimentally adapted to changed C or N concentrations [37]. If soil communities become adapted to increased salinity, we must test if there are trade-offs that impact soil function. Selection for species or variants with greater saline tolerances may change soil biogeochemical cycling, and/or may alter soil structure via bio-physico-chemical interactions that may negatively affect crops. We will thus not only measure changes in soil biology but also crop yields and soil properties that are key to function such as pH, EC, Organic Matter, aggregate stability, water retention and cation exchange capacity. Our pilot data are in line with the above hypothesis but for clarity the alternative (null hypothesis) is that either soil prior adaptation to elevated saline conditions is not possible or is prohibitively costly in terms of trade-offs to soil functions and crop productivity.